Engineering in silico and in vitro screening tools to evaluate the effect of psychological stress on the hair follicle

The hair follicle degenerates and regenerates in a cyclic manner throughout its' lifetime, making the hair follicle a superb model system to study tissue regeneration. In humans, hair on the scalp spends the majority of its' lifetime in a growing state, known as anagen. This can last 4-7 years in normal follicles after which the follicle transitions into a regression state, catagen (when the follicle degenerates), then resting state, telogen (1). At the end of telogen the old hair fibre is shed from the follicle and a new cycle ensures with re-entry into anagen and production of a new growing hair fibre (2).The hair follicle has a dynamic and reciprocal relationship with its surrounding microenvironment with change in the follicle milieu impacting hair growth, and vice versa (3, 4). One well known external factor that has long been perceived to have effects on the hair follicle is stress with a positive correlation of psychiatric disorders such as anxiety, with alopecia such as telogen effluvium or alopecia areata (5). Murine data suggests that acute stress leads to intracutaneous neurogenic inflammation (such as the release of Substance P), which in turn can impact the follicle leading to early onset of follicular regression (6). More recently the direct effect of stress mediators on the hair follicle has been demonstrated. Firstly, noradrenaline release from the sympathetic nerve, as part of the fight or flight response, leads to a hyperproliferation and subsequent exhaustion of melanocytes in the hair follicle, leading to hair greying (7). Secondly, corticosterone release from the adrenal gland leads to inhibition of hair follicle stem cells, keeping hair follicles in a resting (telogen) state and preventing anagen reentry (8). Since these studies were all conducted in mouse skin, it remains unknown how psychosocial stresses impact the human hair follicle. We hypothesise that psychosocial stress in humans leads to molecular changes in the hair follicle which negatively affect hair regeneration.